Cardiff University and Panalpina World Transport Limited

To develop a demand-driven inventory-forecasting model to facilitate inventory reductions and asset management; develop and apply a commercial model to enable customer inventories and assets to be cost-effectively bought and managed